Poverty, Neoliberalism, and Stigma: Lived Experiences of Seeking Support from the Third Sector

The pervasive issue of poverty, which now affects one in five people in the UK (CPAG,
2023), has been exacerbated by years of austerity and welfare reforms. This, in addition to
the Cost-of-Living Crisis, means more people than ever are accessing help from foodbanks
(and clothes and goods providers) and welfare advice agencies, many for the first time
(Citizens Advice, 2023, The Trussell Trust, 2023).

With this comes increased stigma - a corrosive social force (Tyler, 2020), with deep
psychological impact on people in poverty. Academic literature has shown how stigma
manifests in seeking support from government programmes and from larger established
organisations in the third sector. However, there is a gap in the literature for a
comprehensive exploration of stigma and third-sector organisations (TSOs) that support
people living in poverty. Research into the way in which stigma manifests for people
seeking help, and what impact has on their seeking support, is needed to influence
tangible change in the third sector to have a greater awareness of stigma and reduce
stigmatising practices.Research Questions

How does stigma manifest for people living in poverty seeking support from the third
sector?
To what extent does stigma affect how and where people seek support?
What are the characteristics of organisations that are less associated with stigma, and
have the recent crises led to more or less of these?

Literature review
Neoliberal ideology has led both to a competitive and efficiency-driven Third Sector
(Hoggett et al., 2013) and an intensification of discourse that individualises poverty
(Wiggan, 2012). This popular discourse around poverty -in which poverty is the fault of the
person themselves rather than societal issues and structures- serves to stigmatise the
people experiencing hardship. This stigmatisation can take different forms. Relevant to this
research is Stuber and Schlesinger's (2006), finding that participation in means-tested
government programs is associated with two types of stigma-namely, identity stigma
(internalising negative stereotypes) and treatment stigma (a fear that others may treat
them badly). Furthermore, the concept of 'othering' (Lister, 2015), whereby the
'non-poor' treats 'the poor' as different, is distinctly relevant to this research, given the
relative privilege of TSO employees to people they help. This stigmatising culture of
'othering' is internalised and contributes to feelings of shame among service users in
foodbanks, even before their actual experience with the foodbanks (Power, 2023).

What will this add to academic and empirical knowledge?
The proposed study will contribute to the sociological and social policy literature on
poverty and stigma and will add unique contributions about how these interact with the
Third Sector. It will shed light on the different ways stigma manifests - whether this be
self-stigmatisation, structural or racial stigma, for example - and how people living in
poverty make decisions about seeking support. It will make comparisons between types of
organisations to understand whether there are differences between food and goods providers and advice agencies, and the impact when both are offered. In addition, it will
add insight to the growing literature using participatory methods in research on poverty.